GeoVote PoC

The GeoVote project is the development of a new platform that facilitates live user feedback
in a novel location-aware way.
The Geovote concept is a highly innovative events-based mobile application allowing a user
to vote on and review a live event, such as a concert, performance, talk or sporting event when
they are within the spatial boundary of the event and during the event time frame so
communication is in real-time. The technology innovation identified, and subject to
verification and interrogation during this Proof of Concept, intends to overcome a number of
unresolved technology issues related to push and pull mass real–time data collection and
communication in a tightly crowded area. The proposed Geovote solution will provide a
reliable, experience based, user feedback mechanism and valuable data and location based
information to event owners/brands/organisations whilst creating a more engaging experience
for the user.
GeoVote will provide opportunities for consumers to share their experiences with an event
owner/sponsor/artist etc and for business in turn to leverage market opportunities to a greater
extent. In this way, GeoVote can offer a more personal, interactive communications channel
and direct relationship between supplier and consumer, delivering substantial business
opportunities.